N-SYNTH

"This project is the result of two separate streams of work being undertaken for purposes at C-Tech Innovation and fits the company strategy for the development of products that will fit the requirements of industry to be flexible, efficient and low carbon. Flexibility is essential in allowing manufacturers operate with fluctuating energy costs that the future renewable energy infrastructure will bring.

Nitrogen fixation is a huge industry globally but reliant of large plant expensive reactors and huge natural gas reserves. The development of low cost modular process plant powered by low carbon electricity will provide and alternative route to the manufacture of these vital commodity products.

C-Tech will look to develop disruptive technologies that will allow the localised manufacture and use of fertilizer products based on the 40 years of experience in the development of integrated efficient processes."